HyJet - Hydrogen Jet Ignition for high performance rescue vessels

The goal or project HyJet is to understand the optimum use of green hydrogen in advanced engines used in smaller (sub-24m) vessels including those used by the RNLI, who wish to switch to sustainable, environmentally friendly propulsion solutions. Full electrification of such vessels is not viable due to the potential negative impact of prolonged battery recharging times on vessel rescue response times. The work will focus upon a comparison of green fuels in an advanced internal combustion engine fitted with a special "Jet Ignition" pre-chamber combustion system capable of operating with diesel-like efficiency with zero (or near zero) pollutants when used alone or as part of a hybrid range extender solution. The focus of the work is on which form of fuel produced from green hydrogen will be the most effective across the RNLI and wider sub-24m vessel applications. The fuels to be compared include green hydrogen, ammonia and methanol.